Predictors and moderators of treatment response in interventions for gambling: A rapid evidence review and meta-analysis.

About 1.41% of adults worldwide struggle with problematic gambling. These individuals often experience relationship breakdowns, financial difficulties, and mental health problems. Several psychological therapies are used to address problem gambling. However, treatment outcomes can vary widely, including up to 40% of people dropping out of therapy. Therefore, it is important to understand why some people engage and respond better to therapy than others. As with other mental health problems, understanding treatment predictors and moderators can help us do this.
Treatment predictors and moderators
Most treatment predictors are characteristics that someone has before starting treatment, which influence how well they do, no matter what treatment they have. For example, being female and being of a younger age have been identified as predictors of poorer gambling treatment outcomes. Other predictors (process predictors) are factors occurring after the treatment starts. For example, client-rated therapeutic alliance develops after the therapy has started, and predicts gambling outcomes.
In contrast, moderators tell us which treatments work best for which people. For example, gamblers with low and moderate-to-high readiness to change attended either cognitive motivational behaviour therapy (CMBT) or Gamblers Anonymous (GA) meetings. The CMBT group reduced their gambling spending and frequency regardless of motivation level, but only those with a moderate-to-high motivation reduced their gambling in the GA group.
Gaps in the Literature
There have been only two systematic reviews specifically examining predictors of gambling treatment response. They found that male gender and lower depression scores were the most consistent predictors of successful treatment outcome. However, evidence was generally limited or inconsistent. Neither review identified process predictors, and neither included moderators of outcomes. Therefore, there is limited evidence supporting consistent predictors and moderators of treatment outcome and drop out in gambling.
Random-effects and quality-effects meta-analyses are also limited in this field. Quality-effects meta-analyses allow us to determine the differences in outcomes that are due to study quality, thus yielding more meaningful findings. Variances in study quality are likely to introduce bias and therefore impact meta-analysis results. A comparison between the two types of meta-analyses will be beneficial when evaluating the effect of treatment predictors and moderators on gambling outcomes.
Clinical implications
Identifying who is more or less likely to do well and remain in treatment is important for improving patient outcomes and reducing rates of relapse. It has the potential to inform the development of new and existing interventions for problem gambling, and to personalise treatment to the individual (e.g., adding modules for people who have additional mental health problems, or matching patients to therapists whose style suits them best). This could make treatment more effective and efficient.
Aims of this review
The proposed rapid evidence review aims to:
1. Update the two previous systematic reviews by including evidence relating to predictors and moderators of gambling outcomes and drop-out at different time points (including patient, therapy, and therapist effects, where available).
2. Conduct a random-effects meta-analysis to estimate how strongly predictors and moderators influence treatment outcomes.
3. Conduct a quality effects meta-analysis to see whether accounting for the quality of studies impacts the results of the meta-analysis. This will help to identify good practice in delivering high-quality, reliable, and valid research.